Sensing the earth with a novel quantum-classical interferometer array

We will combine physics with Earth science to measure the most elusive gravitational signals in the universe and on Earth.

An array of seismometers will measure accelerations near an atom interferometer, so that the novel quantum sensor system can compensate for local fluctuations, thus vastly improving its sensitivity.

An interdisciplinary approach is vital to achieve this step change in sensing.

Combining quantum sensing with classical seismic sensors will enable a first of its kind sensitivity to gravity waves and standing waves of the Earth.

Quantum technologies are poised to revolutionise fundamental physics by enabling access to new detection regimes. Atom interferometers, or quantum gravimeters (QGs), are sensitive to all gravitational signals and have the potential to search for gravitational waves and ultralight dark matter in unexplored frequency ranges. These quantum sensors will be limited by gravitational fluctuations of the local environment, including anthropogenic activity and the vibrational (seismic) movements of the Earth. Furthermore, higher-frequency vibrational noise can alias down into the QG detection region, limiting their sensitivity. New techniques and methods to mitigate these noise sources are urgently needed as numerous long-baseline atom interferometers will be coming online in the next few years.
While seismic noise sources are limiting for the fundamental physics goals of QG, they are at the same time key signals for Earth scientists and seismologists investigating whole Earth oscillations to determine our planet’s density profile and inner core dynamics. Low frequency signals are key to understanding the fundamental behaviour of the Earth at its largest scale, from length of day to magnetic field reversals. Signals in this frequency range are elusive – large seismic networks deployed to measure them struggle to resolve their low frequencies (<1 mHz), precisely where atom interferometers are more sensitive.
We aim to interweave the advantages of QG’s low-frequency sensitivity with the resolution and high-frequency sensitivity of large aperture seismic arrays to amplify the capability of both individual sensor types. This project was conceived as interdisciplinary from the earliest stages, bringing together experts in atom interferometry and seismology, making crucial technology advancements in both fields. Data of the classical array will be used to optimise control and sensitivity of the QG which in turn will allow the use of the QG in conjunction with the seismic array to search for elusive signals from free Earth oscillations.
This project will significantly benefit both quantum sensing and Earth and environmental sciences. Atom interferometry for fundamental physics searches will require long-term autonomous operation, working with real-time data from environmental monitoring systems, to mitigate background noise. Designs for ambient condition monitoring systems with classical sensors have been proposed, however this project’s implementation and demonstration for real-time feedback and control of an QG sensor represents a step-change in the typical measurement protocol that is crucial for upcoming long-baseline QG experiments. Routine detection of long period signals for Earth science would enable exploration of the most difficult to acquire frequencies for Earth science – a holy grail of seismology – and the ability to study the deep Earth in unprecedented ways. At the same time this project will provide highly timely data and advancements in urban seismology in east England, which is urgently needed to monitor the burgeoning CO2 storage industry just offshore.